PoC - S-cool iALTS (intelligent Adaptive Learning Tutoring System)

For over 15 years, the S-cool website (www.s-cool.co.uk) has been the UK's largest free
GCSE and A level revision website with over 7.8 million visitors, viewing over 24.9 million
pages of educational content a year, via its website, online books and phone apps.
Following a successful “Proof of Market” research project, S-cool plan to perform a “Proof of
Concept” R&D project to create a basic prototype of an artificial intelligence that uses selfimproving
machine learning to deliver virtual tutoring support of GCSE and A level students
using online content. This ground breaking new product is called Intelligent Adaptive
Learning Tutoring System (i-ALTS).
Should this R&D project be successful, this would provide a ground breaking, widely
available and affordable intelligent tutoring service to millions of UK GCSE and A Level
students initially through S-cool’s vast user base and all other online learners.